Building technology to support sustained and healthy behaviour change

Mind Health AI is a platform with a mission to alleviate the mental burden from people trying to make healthier choices. We intend to achieve this by building first-of-its-kind predictive technology that recognises behaviour around craving or risk, and then delivering therapeutic interventions to support people through those moments.

Our products are prescription digital therapeutics, the first condition we are working on is alcohol, with technology that will predict and prevent relapse in problem drinkers.

This project will enable us to develop our commercial product to iterate ahead of seeking NHS partners for clinical efficacy pilots.